City Management Accountants

"We require evaluation of our current systems and processes in order to highlight gaps. We require cyber security from external threats to our hardware, our applications and at all stages of data capture, data storage and data transfer. Information is sent to our
customers via email and video mail. We require solutions to protect confidential client and contractual information; both on our servers and in the process of transfer to our clients."